Our Deer Relations: a deep time, holistic study of the relationship between red deer and people in Scotland

This project explores theparadox of red deer; a species held as emblemic of the Highlands today, yet poorly understood in the deep past.Whilst regionalstudies along the Atlantic coast provide tantalising glimpses ofsporadictranslocation, herd management and even domesticationwithin
University of the Highlands and IslandsSGSAH RD1: PhD Open Studentships 2022-23ApplicationPage 8of 15the prehistoric and protohistoric periods, this project will deliver the first nationalstudy of the relationship between red deer and peoplethrough time. Zooarchaeological approaches will be combined with an appraisal of the cultural significanceof red deer to explore variations in this relationshipacrossScotland, from its first peopling through tohighmedieveal times